The University of Manchester and Process Integration Limited

To develop and embed expertise in data mining, machine learning and modelling techniques and methodologies to enable provision of market leading technology to the refining industry.